Innovative RegTech SaaS that improves compliance monitoring, task completion efficiency, increases transparency in firm decision-making and reduces firm costs

Compliance Star Limited (Compliance Star/Navos/Thistle Initiatives) is a UK financial services RegTech SME with a core project team of Gavin Knoesen (CEO and project lead) and Norma Foley (operations/technical lead).

Compliance Star is solving a significant unmet need with its customisable RegTech platform designed to efficiently serve the needs of compliance practitioners. These professionals and the businesses they work for will be able to reduce costs and increase transparency in decision-making. The platform will also provide compliance professionals with the current data they need to correctly complete their tasks and regulatory obligations.